London Metropolitan University and eConnect Cars Limited

To develop a bespoke software application that will facilitate the large scale use of electric vehicles in a private hire operation without compromise on efficiency, customer service and driver experience.